The Smart Active Wing of the Future Project

The overall aim of the SAWoF (Smart Active Wing of the Future) campaign is to establish a full understanding and appreciation of the impact of the flow controlled wing on the evolution of overall aircraft design. The key issues which are addressed by SAWoF are:

• What flow control technologies offer the most potential and how should they be deployed and operated on the wings of the future.
• What is the impact of the flow controlled wing on overall aircraft design in terms of evolution in configuration and the resulting gains in performance
• What are the engineering and manufacturing issues that challenge the practical implementation of the technology?